Asset Prices, Contruction Behaviour and Wealth Inequality

I propose a heterogenous agent model with limited stock market participation
and multiple asset types in an attempt to jointly study and match the salient
features of the data on asset prices, consumption behavior and wealth
inequality. The aim is to use the model to study the interplay between these
three areas. Although this interplay has been empirically documented in
earlier work it has not yet been studied within a unified framework that is able
to reproduce joint ''stylized facts'' of the three areas.
Impressive progress has been made in the development of heterogenous
agent models in macroeconomics and finance over the past three decades.
These models have been used to analyze a broad range of issues. For
instance, Guvenen (2009) and Garleanu and Panageas (2015) have used
them to study asset prices, Kaplan and Violante (2014) and Kaplan et. al.
(2018) have used them to study consumption behavior. In addition, Kreuger
et. al. (2016) and Gomez (2018) have used them for studying the interplay
between wealth inequality and consumption behavior and wealth inequality
and asset prices, respectively. Although these models have been quite
successful in reproducing the salient features of the data on asset prices,
consumption behavior and wealth inequality separately, they have been less
successful in doing this when considering the joint data.\\
For instance, Gomez (2018) documents that state-of-the-art models with